'Hydrodynamic Oil Sample Extraction' (HOSE)

M-Flow Technologies Limited develops metering solutions for the oil industry using innovative and novel

composite materials for sensor construction which, combined with built-in microwave sensing elements,

provides a robust and economical solution but one that would be even more valuable to the industry if it were

more accurate. To increase the accuracy of this type of meter, adjustments must be made to the interpretation

of the meter output to cater for different types of oil that may be metered. Currently the only fully reliable way

of making these adjustments is by off-line analysis of manually or automatically collected oil samples, a costly

and time-consuming process leading to delays in final information being available. This in turn leads to

inefficiencies in processing and commercial activities for bulk oil handling in pipelines and tanks, particularly

when ownership of the oil is changing hands. This project will explore the feasibility of new methods of

obtaining real-time correction factors to allow M-Flow’s meters to provide immediate metering results up to

30x more accurately, greatly increasing their value to the oil industry and helping it become more efficient.